Coaxial circuit QED grids for quantum computing

In circuit QED, a superconducting qubit is coupled to a microwave resonator, implementing cavity QED in an electrical circuit and providing a useful basis for superconducting circuit quantum computing. In Oxford we have recently developed a coaxial architecture of circuit QED which enables 2D grids of qubits to be implemented while keeping control and measurement wiring out of the qubit plane, enabling multi-qubit circuits to be developed without a requirement for complex on-chip wiring. This project will build on this realization to develop grids of 9-16 qubits to demonstrate the architecture's potential to scale up to a level that implements practical quantum computing. The aims of the project will be to build, measure and understand the behavior of 9-16 qubit circuits, and to explore methods to implement multi-qubit couplings and of quantum logic gates in such circuits. The student will work in collaboration with several other students and postdocs, and the team as a whole will work towards demonstrating quantum error correction and universal quantum computation in the coaxial architecture.

This project falls within the EPSRC research areas of 'Quantum Optics and Information' and 'Quantum Devices, Components and Systems